Modular Chemical Robot Farms for Chemical Manufacturing

Chemicals are needed for drug discovery, manufacturing, new materials, farming, and green energy solutions, yet most new chemicals are made by hand in geographically sensitive areas of the world and are easily affected by supply disruptions. Lead times are long, and the shelf life of most chemicals is short. Automation can improve safety, reduce pollution, and lower energy requirements.

Chemify Ltd., a new Glasgow University spin out with over 25 employees, is developing the automated technology of chemputation: universal chemical synthesis controlled by computers. As part of its ~£25M series A investment aiming at expanding the company to \>100 people, Chemify will undertake research and development to build a prototype of a scalable pilot plant capable of becoming a chemical 'giga factory' for the manufacture of trillions of chemicals on demand. By developing plug-and-play chemical reaction, process, and purification units, Chemify will develop a new standardized technology that will set the basis for chemical manufacturing for the next decades. Chemify will disrupt the centuries old tradition of chemists making molecules in dedicated laboratories with fume hoods. Based in Glasgow, Scotland, Chemify will leverage its collaboration with the world leading Digital Chemistry team at the University of Glasgow, and exploit its geographical location with respect to many of the world leading pharmaceutical manufacturing centres located in the Greater Glasgow area.